Little Pud Pud 2014

Little Pud Pud is a start up venture that has developed a range of baby / toddler desserts. Our desserts are nutritional chilled puddings which use only natural ingredients and are suitable for children from 6 months. The puddings we have created are a purely natural alternative to British Classic Puddings. They use ingredients which provide nutrients to help support a balanced diet for growing babies and toddlers.